AI-Driven Predictive Maintenance for Airport Ground Support Equipment (GSE) using Quantum Sensors

**Flight delays** cost the global aviation industry **$75 billion annually,** with ground equipment failures **causing $5.7 billion in losses projected to reach $10 billion by 2035 (IATA)**.

In the UK, delays average **18 minutes costing airlines £100-166 per minute,** while Glasgow Airport alone contributes £1.44 billion annually to Scotland's economy and supports 30,000 jobs, making reliable GSE operations critical for regional prosperity.

This project explores **whether highly sensitive magnetic sensors combined with artificial intelligence ( AI )** can help **predict equipment failures earlier than current methods, potentially improving airport reliability.**

Traditional maintenance relies on sensors that typically detect problems after damage has occurred. Our approach uses extremely sensitive magnetic sensors to monitor the magnetic fields produced by airport equipment. These sensors aim to detect very small field changes, potentially revealing early signs of wear that conventional equipment might miss.

The innovation lies in our **AI platform**, which learns to **recognize patterns in sensor data**. The AI aims to distinguish between magnetic patterns of healthy equipment versus machinery developing faults, with the goal of providing maintenance teams with advance warnings. All performance targets will be validated through rigorous testing with statistical measures.

During this **three-month feasibility study, we'll work with Glasgow Airport's innovation laboratory to capture magnetic signatures from ground support equipment**. Test equipment with controlled conditions will be used for training data, while operational equipment will be observed without modification. Our algorithms will analyze this data to determine whether they can reliably distinguish healthy from faulty states.

The technology aims to **monitor critical airport equipment including aircraft tugs, baggage conveyors, and passenger boarding bridges** without requiring modifications to existing machinery. Sensors would operate non-invasively, making the approach potentially suitable for busy airport environments following safety approvals.

**Project objectives** include exploring the potential for reducing equipment-related delays and maintenance costs, with specific metrics to be established through baseline measurement and future pilot testing. The system could also support airport sustainability goals by optimizing equipment performance.

This project explores **early-stage application of advanced sensing to aviation operations**, contributing to UK capabilities in emerging transport technologies. We aim to assess whether these sensing approaches might address practical transport challenges.

**Connected Places Catapult** provides essential domain expertise and innovation support to ensure practical relevance and commercial viability. The partnership brings together **expertise in sensor technologies, AI development, transport sector knowledge, and operational airport experience**.